Integrated Mobile Welding For High Strength In-Field Pipe Manufacturing

Sustainable Pipeline Systems have developed a new mobile manufacturing approach which offers to radically change the way that energy and water pipelines are constructed. This requires the integration of a number of advanced manufacturing technologies , specifically high strength steel forming, winding and resistance welding. This will create an automated laminated process for steel strip allowing the mobile formation of high strength pressure resistant structures for pipelines. The new process offers to halve the total installed cost of pipelines and greatly reduce the environmental impact of ther construction. The number of links in the supply chain is halved by means of this approach. Advanced digital methodologies are used both in numerically modelling the multilayer steel structures and in the control and synchronisation of the steps in the manufacturing process. This also offers enhanced quality control over traditional approaches.